A bioinformatics investigation of the role of the gut-brain axis Amyotrophic Lateral Sclerosis using metagenomics, metabolomics and clinical data

A bioinformatics investigation of the role of the gut-brain axis Amyotrophic Lateral Sclerosis using metagenomics, metabolomics and clinical data